A best-in-class music technology solution delivering real-time music manipulation for content creators worldwide

Filmstro, a UK based music tech startup, proposes an innovative music platform to support creative-media professionals create bespoke music for their projects and develop new revenue streams for composers.

The project is to refine and release Filmstro v2\. This will include a best-in-class audio engine enabling users to change the length of any soundtrack, and modify the music thanks to its innovative, adaptive music format.